Adeus.Life: Providing a secure, trusted and accessible electronic means of streamlining the preparation, execution and management of wills

The Law Commission of England-&-Wales is exploring the digitisation of Wills to modernise the laws governing them. This initiative aims to address the complexities and outdated aspects of current legal-frameworks, based on the Wills-Act:1837\. A final report and Bill are expected in Apr-2025\. The COVID-19 pandemic highlighted the feasibility and need for electronic Wills.

Mankind Technologies ('Adeus') is pioneering the development of a digital-solution (Adeus.life) that will positively disrupt the way people plan and protect their legacies by providing a secure, trusted and permanent means of streamlining the preparation, execution and management of Wills.

Adeus.life will manage the entire process of creating, executing and storing a Will digitally -- not just doing parts of the process electronically. Enhanced transparency will reduce contested Wills occurrence, inheritance disputes and eliminate the stresses of not knowing or being able to find where specific assets exist. Adeus proposes an unrivalled level of standardisation, streamlining and management of legacy/estate-planning through immutable data verification processes and digital tools.

Adeus is uniquely and timely positioned to address this challenge. This represents a significant international opportunity for the UK to be a global-innovation leader that can provide symbiotic value for law firms and family members, providing them with a validated, trustworthy and secure means of legacy/estate-planning.

Family members will benefit through clearer, well-documented digital Wills that can help reduce misunderstandings and dispute cases among beneficiaries. Easier access to Wills ensures that executors can quickly understand and execute a testator's wishes. Adeus' solution will ensure that the Last Will and Testament is executed with confidence and clarity, eliminating a key cause of disputed Wills.

A basic digital-vault will allow customers to track their key accounts, assets and important information, providing a critical first-step in legacy-planning. When ready, this will form a basis for Will creation, providing smooth customer onboarding/experience.